CARIBOU: exploring collaborations with Cold Atom Research labs In BOUlder

M Squared Lasers Ltd is a UK-based SME looking to establish links with research institutes and private

enterprises in the Boulder, Colorado area. The town is home to a number of key players in the global cold

atom research community and as an effective hub of activity in this field, represents a key strategic

destination for M Squared whose core business is in the field of atomic and molecular optics. The

opportunities to collaborate and establish commercial relationships based on our previous interactions

are numerous and timely, given the company’s ambitions in future quantum technologies. The feasibility

study will provide a platform for building strategic partnerships and gaining access to cutting-edge

technologies, enabling senior technical and commercial management to engage with their US

counterparts.